PingGo

Startups need the oxygen of publicity to grow. But where do they start if they don't want to hire a PR agency?

There have never been so many ways for companies to get their message out. But writing that message,

explaining clearly what they do and why is still a real challenge for many companies.

PingGo is a low cost do it yourself PR machine for startups and small businesses to keep PR and marketing in-

house. Easy to use interactive tools guide users step by step through the process of writing press releases,

planning news, sharing on social media and connecting with journalists.

PingGo is disruptive and will revolutionise the way PR is done. By automating PR processes it frees the user to

tell their story creatively and efficiently.